High Speed Tractor Suitable for Conservation Agriculture

With increasing pressure on the natural environment and resources it is essential that we develop farming systems that have a low impact on the environment, and are also highly productive in meeting the needs of a growing population. Finite soil resources and the compaction and erosion of soil has a significant impact on food population. A new farming system, conservation agriculture, is being promoted globally. This involves interventions such
as mechanical soil tillage being reduced to an absolute minimum to minimise detrimental effects on soil structure, composition and natural biodiversity. It has proven potential to improve crop yields, while improving the long-term environmental and inancial sustainability of farming. Trantor International Ltd propose a radically new approach to tractor design. It will meet the needs of Conservation Agriculture and will also be able to undertake a range of
conventional tasks.